Non ASG X-Ray Detector

IBEX Innovations (IBEX) has identified a technological innovation that has the potential to improve contrast and significantly reduce patient doses in medical radiological examinations.
Physical anti-scatter grids (ASGs) are currently extensively used in medical imaging to block unwanted X-ray scatter from reaching the X-ray detector, and are essential to achieve acceptable diagnostic images, especially on thicker body parts such as the head and breast.
However, physical ASGs also block a significant proportion of useful direct X-rays and result in patient doses being increased. The proposed IBEX “Virtual Anti-Scatter Grid” technology replaces the physical ASG with a structured X-ray absorber based on the IBEX multiabsorption plate (MAP) originally developed for industrial inspection applications in an existing TSB DoP project, and novel complex mathematical algorithms. Instead of blocking unwanted scatter, this technology has the potential to instead identify scattered X-rays by determining their energy shift, allowing either their digital removal from the image, or using them to add information about the material from which they have been scattered, or a combination of both. The net result of the proposed technology is the possibility to create better diagnostic images at significantly lower patient doses.